Using neuroimaging methods to develop biomarkers of concussive and sub-concussive head injuries

Head Injuries are an area of increasing interest in research, sports and military. However, biomarkers of concussive and sub-concussive head injuries have yet to be established. The student will use various neuroimaging methods to develop these biomarkers. In the first instance, the student will use OPM-MEG to investigate the effect of head injury on balance. The goal of this is to establish biological markers that correlate with the reported balance issues in concussions. Further areas of this studentship are likely to expand in the neuroimaging methods used.